ESRC The UK in a Changing Europe Initiative Research Coordinator

A first task would be to monitor research on the EU and on EU-UK relations in UK universities and research institutes with a view to identifying what areas are covered and which have been neglected or under-investigated. A series of 9 scoping studies will be commissioned to provide a state of the art survey of social scientific research in crucial areas of EU activity. A second strand of work will involve liaison with researchers and research teams engaged in work on the EU with the aim of encouraging an interchange between teams or individuals working on related questions. Finally, the coordinator will help academics to achieve greater impact for their research through numerous activities intended to promote interaction and the exchange of ideas between academics, policy makers and other stakeholders.

Potential impact
The project will enhance the impact of social scientific research on the EU, and UK relations with the EU, amongst key use communities. Research findings will be more easily accessible to these communities, and will thus be drawn on more systematically in ongoing public and political debates about the EU.